Experimental and Numerical Analysis of Nonlinear Thermal Mechanical Joints

One of the major knowledge gaps in the study of complex aerospace systems is the frictional interface of jointed components. In the current state-of-the-art, only the nonlinear friction is considered. For the underlying physics, frictional energy dissipates energy via deformations (using current methods), heat (not considered and is the focus of this project), and sound (considered ignorable for most sliding situations). This project will focus on the understanding of the heat-based energy dissipation and the environmental effects on these frictional joints.

Swansea University is a member of the International Committee on Joint Mechanics. This is a multi-disciplinary committee focused on understanding and predicting jointed interfaces in assembled structures. The ICJM is a collection of academics, industrial researchers, and governmental bodies from across the world. This allows for knowledge transfer between industrial needs, current state-of-the-art, and relivant regulations. The successful applicant will have the opportunity to attend joint community meetings, where they can discuss and present their work, as well as attending and presenting at international conferences.

This project will investigate the recently identified need (discovered by the ICJM) for multi-physics understanding and modelling. Specifically, this project will investigate the thermal-mechanical relationship in assembed structures. The student will utilise a newly acquired environmental chamber to understand these previously not investigated aspects of these nonlinear joints. In addition to the testing, the student will also work towards developing a novel temperature-dependent nonlinear joint model.